ID:SMC Improved Densification of Soft Magnetic Composites

ID:SMC will develop novel process technology to densify soft magnetic composite materials. These materials are critical components with existing electric motor designs. The enhanced materials will exhibit magnetic properties with up 20% superior properties, enabling size and cost reduction of future electric motors.